The University of Essex and J S T (UK) Limited KTP 25_26 R2

To design, develop and integrate bespoke robotised solutions for the automation of wire assembly and insertion processes within a traditional electrical components manufacturing setting, with the aim of improving precision, accuracy and quality control.